6GStart - Starting the Sustainable 6G SNS Initiative for Europe

The 6GStart project will facilitate the preparation activities of the European Smart Networks and Services Joint Undertaking (SNS JU) Initiative. This work will maintain the European momentum and leadership in 5G achieved through the 5G PPP and carry it forward to the new 6G SNS JU. It will bring the relevant players together to prepare the SNS JU by building on the work done to date in the 5G PPP. This approach will contribute significantly to Europe having a leading role in the definition, provision, and exploitation of 6G by 2030. The 6GStart project will ensure the inter-project collaboration structures and mechanisms will be established and in place by the time the first phase projects of the SNS JU start. As such, the 6GStart project will ensure the fast launch of the new SNS partnership and the availability of an efficient operational infrastructure for the inter-SNS-project coordination. The infrastructure for the 50+ ongoing 5G PPP projects will also be supported. The 6GStart Project will also orchestrate collaborations, and capture and promote the achievements of the new 6G SNS initiative and the ongoing 5G PPP by facilitating their activities in inter-project working groups and maintaining links to the NetworldEurope community and the 5G-IA membership. The 6GStart project will support the running of two editions of the EuCNC&6G Summit events in 2023 and 2024, as well as assisting the organisation of the Global 5G/6G events based on the interregional MoUs managed by the 5G IA, contributing to the strategy of promoting the European achievements in the wider ICT sector.